SACS: Smart Adaptive Combustion System for Domestic Wood Burners

**Smart Adaptive Combustion System for Domestic Wood Burning Stoves**

Introducing the Smart Adaptive Combustion System (SACS) - a revolutionary solution designed to significantly reduce harmful emissions, specifically particulate matter 2.5 (PM2.5), from domestic wood burning stoves. SACS stands out with its unique combination of advanced sensor technology, machine learning algorithms, and an easily installable retrofitting mechanism for existing wood-burning stoves. This integrated solution addresses the challenge of lowering emissions while maintaining combustion efficiency.[][0]

Traditional wood burning stoves rely on passive measures, such as improved insulation, air control systems, and cleaner-burning materials. However, they lack the dynamic capabilities of SACS, which actively responds to changing combustion conditions and learns from the process. SACS incorporates real-time combustion optimisation and adaptive learning, leading to better efficiency and effectiveness in reducing harmful emissions. Additionally, SACS's retrofitting mechanism makes it an affordable and accessible solution, promoting widespread adoption and a more significant impact on emission reduction.

SACS is an innovative solution that directly addresses the challenge of reducing harmful emissions from domestic wood burning. By combining real-time combustion optimisation, an integrated sensor network and machine learning algorithm, and a retrofitting mechanism, SACS offers an integrated solution to this challenge.

The SACS project is conducted by MAVERICK ML, a dedicated industrial engineering company specialising in artificial intelligence-based industrial solutions. The team consists of experts in mechatronics, artificial intelligence and industrial engineering.

[0]: https://www.gov.uk/government/statistics/air-quality-statistics/concentrations-of-particulate-matter-pm10-and-pm25